SECURESeed: Sustainable, natural seed coatings delivering biologicals, increasing crop yields and reducing microplastic and chemical pollution

SECURESeed: Sustainable, natural seed coatings delivering biologicals, increasing crop yields and reducing microplastic and chemical pollution is a feasibility project spearheaded by MarinaTex in collaboration with Salvortech to develop a sustainable and plastic-free seed coating.

Harnessing MarinaTex's expertise in circular and renewable materials, coupled with Salvortech's pioneering green extraction processes, the project seeks to address the environmental challenges posed by conventional seed coatings.

Seed coating is a critical process for enhancing germination and growth. It traditionally relies on materials with high CO2 footprints, including plastics, peat, and talc. With impending regulatory changes such as the EU's 2028 ban on plastic seed coatings, the project responds to the market's growing demand for future-proof alternatives. This initiative directly addresses farmers' needs for improved microplastic-free seed coatings, enhancing crop quality and resilience to climate extremes.

The project eliminates other synthetic binders and unsustainable fillers utilising renewable materials, and the involvement of Salvortech means the feasibility of using greener methods to extract materials from waste can be explored. This not only aligns with the 12 Principles of Green Chemistry but also positions the project as a frontrunner in the microplastic-free seed coating market.

Additionally, an LCA and impact report will be conducted to assess the CO2 impacts.

Beyond its environmental impact, the project anticipates substantial benefits, including increased crop productivity, import substitution, and positive social and welfare impacts. The initiative is aligned with national goals for achieving net-zero targets, reducing pollution (pesticide and microplastics), and fostering a green economy.

Crucially, the funding sought from Innovate UK is pivotal for expediting the project's commercialisation, reducing time to market, and creating additional green jobs. The project not only embodies innovation in sustainable agriculture but also reflects MarinaTex's commitment to driving positive environmental, economic, and social changes in the seed coating industry.

The collaboration with a specialist University brings together a combination of scientific knowledge, industry expertise, and technical capabilities to deliver a successful outcome.

In summary, this project presents a pioneering solution to the environmental challenges posed by traditional seed coatings, offering a sustainable alternative that aligns with regulatory shifts and market demands. The collaboration between MarinaTex and Salvortech, showcases a commitment to driving positive change in the agricultural sector while adhering to principles of environmental sustainability.